Automated remote monitoring of lower limb disorders to improve treatment and rehabilitation outcomes

Cambridge Bio-Augmentation Systems (CBAS) is an award winning start-up, specialising in interfacing technologies for the integration of medical devices with the body. CBAS are developing a continuous remote monitoring system for use with medical devices, such as orthoses or prostheses, to enable real-time, remote assessment of activity, biomechanics and clinical mobility metrics, which will inform/justify treatment decisions, and correlate patient reported outcomes with prostheses and orthoses designs. Current clinical assessment is restricted to one-off hospital/healthcare visits or subjective patient questionnaires. In this respect, objective remote treatment monitoring systems are set to be an integral part of future healthcare strategies. This project will explore the commercial and technical feasibility of a continuous remote monitoring system for use with orthoses and prostheses prior to committing to a full programme of research and development.